Phenomenological implications of strongly-coupled extensions of the Standard Model

Extensions of the standard model of particle physics in which new strongly-coupled dynamics plays a central role represent a context that may yield a satisfactory solution of the hierarchy problem. Because of their strongly-coupled nature, though, such proposals also present a challenge from the point of view of predictivity, as traditional perturbative calculations cannot be trusted. The synergetic combination of effective field theory and lattice techniques, together with the ideas of gauge/gravity dualities offers an unprecedented opportunity to make progress towards the formulation of a realistic extension of the standard model that is free from fine-tuning.